Scribe - A text editor for the digital world

Scribe Technologies Ltd ("**Scribe**") is a smart text editor that turns unstructured text into dynamic/actionable workflows for seamless collaboration across work streams. Using minimalist markdown syntax and computational linguistics, it is uniquely capable of streamlining high volumes of project-specific information in an integrated environment. Scribe powers fully digital documents with embedded dynamic variables, inline operations, annotation, and comprehensive database management for better visibility and control and to maximize operational efficiency.